Multimodal Cancer Imaging Agents

"Radsense Imaging Technologies is developing a disruptive imaging agent technology. The technology will be exploitable in clinical imaging of multiple disease states including cancer, gastrointestinal disorders, kidney diseases and liver diseases.

In this project, we apply the technology for clinical cancer imaging by developing novel 'multimodal and tumour-targeted' imaging agents. The imaging agents will improve cancer diagnostics by promoting early cancer detection and cancer treatment selection by promoting accurate cancer staging.

Typically two or more imaging techniques, selected from MRI, CT, US and PET, are required for cancer detection/staging with each imaging technique requiring administration of individual imaging agents. Our imaging agent technology will: 1) eliminate the need of individual imaging agent administration by administering a single (multimodal) imaging agent and 2) enable targeted contrast enhancement at the disease site.

Our imaging agent technology will revolutionize cancer healthcare by significantly improving the effectiveness/efficiency of cancer imaging, and the accuracy/precision of cancer detection/staging process, ultimately leading to an estimated 30-50% reduction in average patient mortality and 4-5x increase in average patient survival."